Extreme star formation modes in dwarf galaxies: constraining models of galactic feedback with integral-field spectroscopy

We propose to carry out spatially-resolved chemodynamical studies of starbursting dwarf galaxies by means of integral-field (IFU) spectroscopy from modern instrumentation (MUSE, WEAVE, KMOS). In this project the student will make use of IFU observations for dwarfs at different cosmic epochs (0 < z < 2) to investigate their gas-phase kinematics, metallicities and star formation histories. These observations will be compared to predictions from numerical simulations of galaxy formation to help constrain models of stellar feedback. The developed skills in the analysis of IFU data will be further used to interpret simulated ELT/HARMONI observations of high redshift dwarfs, therefore preparing the student for the scientific exploitation of next-generation IFU instruments and facilities.